Passenger Comfort in Electric Urban Air Mobility

A promising solution to increasing emission concerns in air transport is electric urban air mobility (UAM) vehicles, which can provide new mobility models offering zero carbon footprint and be a mainstream mode of air transport in the next decades. However, UAMs cannot offer a ride experience as smooth as that of passenger jets since they will experience complex flight regimes analogous to those of helicopters, such as hover to forward flight transition and high-speed cruise, resulting dynamical loads transferred to the passenger cabin. The dynamical loads are felt by the occupants as oscillations and vibrations, which can lead to an uncomfortable ride. This is deemed to be critical in UAMs since they will be dominantly used in human transport and their market acceptance depends on the passenger comfort perception. Therefore, UAMs are expected to face various comfort related problems, which needs to be addressed using novel tools and methods.